Rawwater 'click-fit' reusable visor for pandemic protection/humanitarian aid

**Reusable visor to protect healthcare staff from COVID-19**

Concerned by the number of local GPs, frontline healthcare staff, key workers and carers who were unable to obtain full-face protection in their fight against COVID-19, Warrington-based Rawwater Engineering Company Ltd. set about designing a reusable visor.

It took fewer than three days for Rawwater to finalise its proto type design and begin 3D printing visors free of charge for healthcare staff.

Unlike traditional disposable visors which use clear acetate sheet and are intended for single use, Rawwater's visor uses strong domestic, catering or medical-quality disposable cling film.

After use, the cling film is easily removed and folded in on itself for safe disposal as medical waste. The visor, however, can be reused and re-filmed after first being sterilised with Milton or similar.

This means that just one visor and a supply of inexpensive film could help keep a medical worker/key worker safe for the duration of a pandemic or in other circumstances where there is a risk of infection transmission.

Unlike acetate that is in short supply, suitable grades of cling film are readily available.

The Rawwater visor features a simple click-together design and an ingenious yet straightforward way of tensioning the visor film to ensure it remains taught and clear.

The visor is lightweight, comfortable and can be worn over prescription glasses. It does not mist up or impact the vision of the wearer.

Rawwater has been printing visors as quickly as it can using two 3D printers. To accelerate production, it has also given other businesses free access to its design.

That said, it takes Rawwater 24 hours to print just four visors. And that's a long time. Further development of the design for fast, efficient injection moulding is the answer.

Rawwater sees its visor design as providing an effective solution wherever traditional face protection is in urgent need/short supply.

The company will use the funds awarded by Innovate UK to:

• Further develop the visor design for rapid, cost-effective scale-up,

• Research disposable films specifically for use with the visor,

• Secure all necessary regulatory approvals,

• Work with carefully selected specialists to begin developing emergency visor/film packs for hospitals, healthcare/key workers, overseas and humanitarian aid - in fact, any circumstances where a reusable visor could be the difference between life and death.

The project will create at least 5 skilled jobs at Rawwater's research centre.